Power Generation and Heat Recovery from Industrial Waste Heat with Advanced CO2 Thermodynamic Power Cycles

In this feasibility study, a test rig of small-scale power generation (up to 5kW) and heat recovery system will be established with heat source temperatures ranging from 100 C to 500 C, which is representative of actual industrial waste heat. The energy conversion system is based on a combined thermodynamic cycle and uses CO2 as a working fluid. Simultaneously, a detailed mathematical model for the proposed system will be developed and validated with measurements. The model will then evaluate, compare and analyse different system and component designs, heat recovery potentials and control optimisations which will eventually lead to optimal design and construction of the proposed system.